The University of Salford and iKoustic Limited

To embed a robust R&D function based on the science of acoustics, focused on creating quieter, slimmer, multi-functional building partitions, utilising recycled environmentally friendly materials